Representations of the Neoliberal Workplace in Contemporary Francophone Film

This thesis will investigate the relationship between representations of the workplace in contemporary Francophone film and neoliberal capitalism. It will delineate the recurrent motifs related to neoliberalism in Francophone film, paying close attention to both narrative and stylistic elements and interrogating how adequately this cinema responds to the anxieties it represents. Furthermore, it will examine the extent to which this cinema addresses its own positioning within neoliberalism through self-conscious reflexivity, and the ways in which these films might challenge voicelessness, track embodied resistances, and force violences into view. My thesis will focus in particular on politically committed fiction and documentary film from the past 20 years that casts significant light upon important societal issues including workplace suicides, precarious employment, and de-unionization, each of which can be closely linked to neoliberal ideology. I would like to stress the timeliness of this study: while France has had a complicated relationship with neoliberalism over the past 40 years, the ascension of Emmanuel Macron to the French
presidency in 2017 represents a decisive shift towards neoliberal polity, and the mobilizations of the gilets jaunes signal a widespread societal response to certain of the neoliberal reforms that have been effected. I contend that this current state of conflict in capitalism is the opportune moment to re-examine the complex relationship between culture and neoliberalism in France. My academic interest in this area of research can be traced back to undergraduate level, where I studied a module on neoliberalism and cultural production (1st). During my MA, too, I completed a module on American political film (distinction), and wrote my dissertation (distinction) on Michael Haneke-a director whose work pays close attention to the violence of social relations under neoliberalism. In addition to my academic studies of French language at undergraduate level, I have also worked professionally in French translation, and spent the 2014-15 academic year working in France. During this time I gained valuable first-hand insights into French workplace politics and various political mobilizations outside of work. With regard to the suitability of the academic departments of my chosen M4C universities, Martin O'Shaughnessy is a leading international scholar in my field of study; his supervision will thus be hugely beneficial. Equally, John Marks' expertise in the area of workplace films and novels, in addition to his extensive knowledge of Francophone philosophy and critical theory will be highly valuable to my research. The most recent full-length work on the topic of French political film is O'Shaughnessy's The New Face of Political Cinema (2007). While this is undoubtedly an illuminating text, it clearly does not address the important body of work released over the past ten years. More recently, Neoliberalism and Global Cinema: Capital, Culture, and Marxist Critique (Wagner and Kapur eds. 2011) focuses on many of the same problems that my thesis will examine. While it does feature a chapter on Francophone film (again written by O'Shaughnessy), this contains few close readings of films, instead focusing on an analysis of the French film industry itself. In 2017, Contemporary Cinema and Neoliberal Ideology (Mazierska and Kristensen eds.) was published. Again, examining similar themes to my thesis, its focus on Francophone film is unfortunately fleeting. My research will rectify the dearth of contemporary academic discourse on Francophone political film in light of important theoretical developments, new crises and contradictions in capitalism itself, and, most importantly, the proliferation of films that have remained largely unexamined by scholars. Theoretically, this thesis will be founded upon two distinct but interrelated discourses, the first of which is cultural materialism, in the tradition of Raymond Wil